Leeds Beckett University and Fathers Farm Foods Limited KTP 23_24 R3

To develop a novel hyper-spectral imaging capability enabling screening for aflatoxins in pistachios to reduce waste and ensure quality of product.